D-Xpert: AI-Based Recommender System for Smart Energy Saving

Introducing D-Xpert - Pioneering Energy Efficiency for a Sustainable Future!

D-Xpert is a game-changing project at the forefront of energy-efficient building management. Developed by DIREK, this innovative solution harnesses the power of advanced artificial intelligence (AI) and cutting-edge data analytics to revolutionise the way we manage energy consumption in buildings.

Key Project Highlights:

Imagine a world where buildings adapt intelligently to their occupants' needs, optimising energy use while ensuring comfort and health. That's precisely what D-Xpert aims to achieve. Here's why it's a project worth:

1\. **Transformative Innovation**: D-Xpert is all about innovation. It employs a state-of-the-art deep learning model to comprehensively analyse data on airflow dynamics, indoor air quality, user preferences, building attributes and occupants' numbers. This allows for lightning-fast adjustments to Heating, Ventilation, and Air Conditioning (HVAC) systems, ensuring energy is used efficiently.

2\. **Integration and Compatibility**: Unlike many existing solutions that require specific systems, D-Xpert is designed for open integration with various Building Management Systems (BMS) types. This means it can seamlessly work with your existing infrastructure, reducing adoption costs and complexity.

3\. **Data Security and Efficiency**: Your data's security is paramount. D-Xpert incorporates advanced security protocols to protect sensitive information, and it only stores essential data, reducing its environmental impact.

4\. **User-Friendly**: D-Xpert streamlines data collection with automated learning models and provides a user-friendly mobile app for sensor identification. It's accessible even for large commercial spaces. So, there is no more need for expensive surveys.

5\. **Cost Savings**: D-Xpert's unique ability to detect energy loss within minutes can lead to substantial savings. Saving HVAC energy costs ensures a rapid return on investment.

6\. **Positive Environmental Impact**: D-Xpert aligns perfectly with the UK's ambitious goals for reducing carbon emissions. By optimising energy usage in buildings, it contributes significantly to the country's climate change and clean growth initiatives.

7\. **Future-Ready**: Looking ahead, D-Xpert plans to expand its reach into the emerging smart office segment and establish partnerships in the BMS, smart home, and HVAC sectors. This project is not just a solution; it's a transformative force driving energy efficiency and sustainability in our built environment.

Embark on this exciting journey toward a more energy-efficient and sustainable future with D-Xpert. We can significantly reduce energy consumption and minimise our carbon footprint, all while ensuring optimal comfort and productivity in our buildings.